Improving productivity & materials efficiency of novel heater coatings using cold spraying

The project will evaluate the feasibility of step-changing the productivity & the competitiveness of making functional thick-film heater coatings by supplementing the current thermal spray application process, using pre-oxidised transition metals, with a low-pressure cold-spray application process using admixtures of ductile metal particles with brittle metal oxide particles. 2DHeat Ltd will partner with TWI Ltd to establish a viable production technique suitable for setting-up an export supply chain for the production & sale of novel far IR radiant heater panels in Slovenia. TWI will provide expertise of powder behaviours, performances & selection under cold-spray conditions as well as surface characterisation & relevant measurement techniques. They will also provide access to high temperature/ high pressure cold-spray equipment, as required. Dycomet UK Ltd will specifically provide expertise on the selection, access & running of low-pressure/ low temperature application equipment as well as practical guidance on run-condition optimisation. Once established, the project work is expected to have relevance in other high volume outlets, including automotives, white goods & plastic injection moulding.